New Thinking On Alienation

The concept of alienation has received little sustained discussion within Anglophone and German philosophy in recent years. This research network is part of a project aiming to rectify that situation. The English word 'alienation' has a number of different senses including, crudely: a state or process of estrangement; a transferral or renunciation of ownership (roughly equivalent to the German Entfremdung and Entäusserung respectively) and the experience of parts of my own mental life or body as not really being 'my own'. One of our main aims is to discuss these different senses and how they relate to notions such as reification (Marx's Vergegenständlichung) and objectification. However, because we are concerned with the critical usefulness of the concept of alienation, the focus of the project is on its application (in its various guises) within the 'practical' areas of politics, environment and psychopathology, as much as on analyzing the concept in the abstract and scholarly re-examination of its treatment in classic texts. This concern with critical utility means we are interested also in exploring connections between thinking on alienation in those practical areas of politics, environment and psychopathology and philosophical pragmatism. There will be a workshop on each of these areas: alienation from nature; social and political alienation; psychological and self-alienation. Participants will be from the UK, Germany and elsewhere in Europe and North America. The overall project began with a workshop in Germany in January 2009, attended by scholars from these countries, and it is expected that the work done during this network stage will help form the basis of a larger bid in 2011 to explore the interdisciplinary implications and applications of alienation in such fields as psychology, psychiatry, public policy, sociology, geography and architecture.\n

Potential impact
This funding bid is to consolidate an international network of scholars interested in alienation. It is intended to be a stepping stone to a larger funding bid with a wider interdisciplinary focus and for more substantial communication resources and larger, more public, events. The impact on non-academic beneficiaries of this proposed one-year research network, considered just in itself, is difficult to predict, but likely to be small. However, considered as part of the larger ongoing project on alienation, the potential impact is much larger. \nThe notion and issue of alienation occurs in many areas of policy relevance and public interest. The themed workshops in the proposed network cover three of the main areas:\nThe context of environmental alienation encompasses issues of potential relevance to those concerned with, and devising policy about, the urban environment (architecture, town-planning), rural environments (land-use, agriculture) as well as more natural environments (national parks). The work done during the new thinking on alienation project, including the proposed network, should potentially help inform reflection on the meaning and importance of alienation from one's physical surroundings within debates both about the design of buildings and urban areas and about conservation and preservation policies concerning urban, rural and natural environments. \nThe topic of social and political alienation - the meaning and importance of alienation from one's social and political surroundings - is likewise relevant to many issues of wide (and increasing) public concern, including unemployment and political disaffection and apathy, and lack of identification within the workplace. \nThe topic of psychological alienation centers on the significance for personal identity and autonomy of experiencing or interpreting aspects of oneself as not one's own, and, as such, encompasses many issues of relevance to clinical psychologists and psychiatrists and others, including those concerned with the psychological implications of enhancement technology.\n As discussed in the case for support, we are interested in exploring the usefulness of the concept of alienation in these areas of life, at least as much as a scholarly re-appraisal of the relevant classical texts and a purely abstract analysis of the concept(s) of alienation. It is hoped that work done on the overall project, especially at the final stage, for which the proposed network is preparatory, will inform public reflection, discussion and policy formation in these areas. \nAlienation has also been an important theme within the literary, visual and other arts. A renewed interest in the topic may then have an impact on the arts and wider culture. \nIt should be emphasised that these potential social impacts are of the project as a whole and so are potentially indirect impacts of this research network. We are not claiming now for resources to 'reach out' to the various constituencies of potential non-academic beneficiaries of the overall project on alienation. However, papers from the workshops will be publicly accessible on the web, via the departmental websites at Liverpool, Dortmund and Cologne and an edited collection is anticipated. Some local scholars of relevant disciplines will be invited to attend the workshops. For example, in the Liverpool workshop on environmental alienation, colleagues from architecture, civic design and geography will be invited to attend for preliminary discussion of possible relevant practical and policy applications in their fields. But the main output of this network, from the perspective of potential impact on non-academic beneficiaries, is the larger bid expected to be submitted in 2011 in the light of the more focused philosophical discussions at the workshops.\n